Intelligent droplet based micro-reactors for chemical synthesis.

The application of droplet reactors for autonomous chemical synthesis will be explored to create temporally and spatially patterned synthetic systems. With a grounding in synthetic organic chemistry, dynamic systems chemistry, and supramolecular chemistry, the student will develop important practical skills in chemical synthesis.